Hydro-electric generator design and optimisation

"Matrix Energy Systems is a Sheffield based company with a dedicated team of qualified energy efficiency experts. Formed in 2009, we have grown to become a leading provider of intelligent renewable energy, heating and cooling solutions in both the domestic and commercial markets. We design, install, test, commission and maintain heat pumps and solar panels.

Looking to diversify our products and services, we want to enter the micro-hydro electricity market. We have come up with a new conceptual design of an undershot floating water wheel generator.

The new design will have significantly higher efficiencies over contemporary products and will help generate revenue through the feed-in tariffs (FIT)."